Cognitive Biases and Behavioural Segmentation in Food Demand

The study will consist of three parts.

The first part of the study will segment consumers based on their preferences and consumption patterns using economic models of demand to facilitate better targeting of dietary interventions. Previous models of food demand have provided the average response of the population as a whole to changes in economic and demographic circumstances. Our work will extend previous models to recognise that food preferences differ between different individuals and, therefore, the notion of an average response to changing socio-economic circumstances may provide only limited insights into consumer response to dietary interventions. Our modelling approach will enable us to identify sub-groups within the population within which food choices and food preferences are similar. This part of the study will use data from the UK Government's Living Costs and Food Survey which covers a nationally representative sample of nearly 7000 UK households, stratified by Government Office Region and other socio-economic variables.

The second part of the study will attempt to explain these preferences and consumption patterns based on factors influencing behaviours derived from social psychology and behavioural economics. It will explore how susceptible consumers within particular preference and food consumption clusters are to the range of "biases" influencing food choice (e.g., tolerance of risk, conformity to social norms, discount rates, impulsivity etc). This part of the study will use a questionnaire-based survey of 1000 UK households to explore the range of social and cognitive factors that explain the susceptibility to biases influencing food choice. It will provide insights into the design of dietary interventions relevant for different consumer segments. The study will facilitate the development of a suite of interventions that are appropriate for different consumer preferences and behavioural patterns. The study can be used to develop diagnostic or screening tools to identify the most appropriate interventions for different segments of consumers.

The third part of the study will use these insights to develop experimental manipulations aimed at changing the behaviour of some of the key sub-groups based on their susceptibility to behavioural biases and associated food preference patterns. This will help in assessing the potential efficacy of dietary interventions based on behavioural economics insights.

The project will assemble a unique dataset which brings together food purchase behaviour and the cognitive biases and social factors influencing food choice which will be very valuable for future interdisciplinary research on food choice behaviour.

Potential impact
This research aims to support the promotion of healthier eating strategies. The outputs from this research will be relevant for all key actors in the implementation of healthy eating measures, but will be primarily focused on policy making bodies and agencies responsible for designing and managing dietary interventions and information campaigns. The other potential users of the research include the food industry, consumer organisations (including non-governmental organisations working for the improvement of diet and nutrition or prevention of specific diseases), and the media and food research networks.

For policy makers and agencies responsible for implementing dietary interventions, the impacts will flow from the better design and targeting of dietary interventions made possible by this research. These impacts are expected to be realised through facilitation of:
(1) Development of a novel approach to segmentation of consumers based on their preferences.
(2) Development of screening/diagnostic tools for identification of preferences of individual consumers and their responsiveness to different dietary interventions.
(3) Development of dietary interventions that explicitly take into account consumer preferences and susceptibility to cognitive biases and
(4) Improved targeting of dietary interventions to consumer segments based on the potential responsiveness of different preference segments to different interventions.

The research can contribute to development of dietary interventions and healthy eating messages that are tailored to the attitudes, norms and response characteristics of household groups that make the least healthy dietary choices. Both government agencies like the Department of Health/Food Standards Agency and consumer organisations can use the insights gained from this research to develop campaigns aimed at inducing behavioural change. The identification of household clusters based on distinctive preference patterns and susceptibility to cognitive biases will be a useful input for the food industry in the design of industry level initiatives for promoting healthy eating, dissemination of nutritional information and the development of marketing strategies for nutritionally enhanced or healthier products. The improved design and targeting of dietary interventions can be implemented only over the medium term. As the effectiveness of interventions improves, better adherence to healthy eating norms, improved dietary outcomes and associated gains in health can be expected to be realised over the longer term.